Illuminating the Future of Breast Cancer Therapeutics: Applying Synthetic Biology's UV Crosslinking Amino Acids for Drug Target Discovery

Illuminating the Future of Breast Cancer Therapeutics: Applying Synthetic Biology's UV Crosslinking Amino Acids for Drug Target Discovery